Predictive optimisation of biocatalyst production for high-value chemical manufacturing

Success of this project will overcome a persistent and severe limitation of the critical enabling technology required for the successful industrial use of engineered microbes, namely to adapt cloned gene codon distribution optimally to produce heterologous proteins efficiently and in an active form in microbes suitable for industrial scale-up. The project combines a leading UK industrial biotechnology SME and a world class academic centre to demonstrate a critical advance in the UK’s capability to develop novel industrial bioprocesses for the manufacture of high value building blocks for high value chemicals. The project will de-risk new processes and developing projects through to pilot scale and builds upon a successful TSB feasibility study. It will overcome normally slow, empirical and iterative methods to greatly accelerate development of engineered industrial strains.